University of Strathclyde and R&B Distillers Limited KTP 21_22 R3

To embed capability in electrochemical engineering processes for energy storage and conversion, biomass energy, and clean fuel technologies, to develop a holistic energy plan for decarbonisation that can be retrofitted to the current distillery site, and implemented at future planned sites.